The Power of Waves

The Power of Waves, embedding the circular economy between traditional furniture manufacturer Wood Bros, utilising Harris Tweed Hebrides network of home weavers and mill workers and Fishy Filaments recycled fishing nets to meet green transition goals and create new revenue streams through the design and manufacture of unique home products.